Productivity and Spatial Economic Disparities in the UK

Project description:
The project will study the relationship between productivity and spatial economic disparities in the UK, investigating whether the sorting of workers is becoming more concentrated, using newly micro-level census data to measure changes over time in the location of work, the residential decisions of workers, and how this spatial sorting contributes to regional differences in productivity. The project will also research the role of agglomeration externalities and place-based Net Zero transitions policies. The project offers a unique opportunity to work with an interdisciplinary supervision team and a major government department to inform policy making around key government initiatives.